Teesside University and Simpson Print limited

To create a bespoke service oriented architecture suitable for the point of sale print industry that enables delivery services to a new market requiring smaller print and develop a new data product for clients